Creating an index of crop-farming traits to assess the biodiversity footprint of foods: what is the biodiversity impact of your breakfast?

This multidisciplinary project will generate new indices to measure the biodiversity impact of specific crops and cropping techniques to enable the individuals to compare the biodiversity footprints of different foods.